Lumen Live

Bellrock Technology is seeking advice to launch a secure, scalable and user-configurable cloud platform that will better support electric power companies' decisions and help to reduce their operating costs.